Southampton Solent University and He-Man Dual Controls Limited

To create and embed an innovative NPD capability for developing highly bespoke electronic plug and play dual control systems for use in a range of road, military, track, emergency and specialist vehicles.